Manchester Metropolitan University and Citizens Advice SORT Group KTP 24_25 R4

To develop and embed new strategic management expertise in innovation management, market orientation and advanced AI approach to develop and commercialise Caddy 2.0 (AI co-pilot with human in loop process) and future productised solutions for the Advice/Legal sector.